Oxford Brookes University and Supponor Limited

To utilise Machine Learning to achieve real-time understanding of video scenes and consistent segmentation of advertisement boards and pitch objects without the use of existing infrared cameras and hardware infrastructure.